The inner and outer view of galaxies

This project will make use of the radiative transfer codes developed in the group of Dr Popescu and collaborators to model the detailed 3D structure of the Milky Way, and to reconcile the inner view of galaxies, as seen in our own Galaxy, to the outer view of external galaxies. This will answer the fundamental question of whether there is dark matter in the inner part of the Milky Way and therefore in external galaxies. The project will also answer the other critical questions of how the Milky Way has formed and evolved, and how typical the Milky Way is within spiral galaxies.